I-LAD - Innovating Losses Analysis and Detection

Electrical Losses are the difference in the energy that enters the electrical network and that which reaches consumers premises. Without intervention losses are forecast to increase with increasing electrification.

They not only directly impact on customer's bill and our carbon footprint, but losses due to theft often lead to serious safety incidents. Current methods of identifying and monitoring losses are outdated and inefficient.

The I-LAD project will utilise modern data techniques to improve:

* automating and modernising losses data collection, identification and modelling,
* understanding of total losses landscape
* improving cross sector coordination of losses interventions
* automating ongoing losses monitoring and measurement